Different View Immersive Development

The Water's Journey, an Immersive Experience.

Different View are aiming to break into the emerging technology of the immersive cinema industry. We are going to create a pilot film about water's journey from Dartmoor to the sea, via an urban environment. By up-skilling our team in underwater filming and using 360 degree software. We are collaborating with the Real Ideas Organisation, a leading Immersive dome operator in southwest UK. We will host a screening launch event at Real Ideas Immersive Dome in Plymouth of our pilot film showcasing our new skills and services to the audience.

With the immersive cinema industry growing and the demand for 360 degree films increasing, we hope to make educational and entertaining films that can be licensed worldwide.